Food for Thought: Food based training, assessment and intervention tools for carers of looked after young people

Food and the social practices that surround it are central to our sense of self and our relations to others (Lupton, 1996). Food is deeply symbolic of caring and nurturing and ultimately of sustaining life (Morse, 1994). Research has highlighted the ways in which food is used by children and adults in their interactions (Jackson, 2009). Residential and foster care involves myriad tasks in which food can often play a significant role (Punch et al., 2009b). However, central to it are the feelings, relationships, issues of power and control that exist between and within the staff/carers and children and which are often played out and negotiated through a range of food practices. For example, simply a carer's knowledge of what a child takes in their tea may communicate a sense of belonging and connection. Thus, a focus on food can provide insight into how children and adults relate to one another, bringing with them their own histories, memories, feelings and strategies for coping. Food can therefore be understood both as a physical object, and a social phenomenon which carries and alters meaning through the different uses to which it can be put within everyday interaction (Charon, 2007).
This project builds on the ESRC Food and Care study (FaCS). A key FaCS output was a handbook given to all residential children's homes in Scotland which aimed at raising awareness of food and how it is used in such settings. Since then, a number of presentations and workshops to practice audiences have been held alongside a pilot impact study. From this it was clear that by looking at food one could gain significant insight into the everyday world of the unit as well as to the individual lives of the children. However, staff were keen that further work be undertaken to turn the findings into a more applicable tool for enhancing their assessment of the child as well as considering ways to positively intervene. In addition, feedback was received from foster and adoptive carers who had heard or read about the work and who thought it had relevance to their role. A central concern of this project is to improve the micro relationship between individual looked after children and their carers using food to develop better understandings of behaviours, responses and shaping intervention and approaches to supporting each child (e.g. helping carers and organisations to think critically about why children might reject their food).
The project team (involving a voluntary organisation, a private fostering company and a local authority) will work together on a four stage process:
1. Devising
a) A training package developed in workshops with carers/staff (adapted from the FaCS handbook) which will equip staff/carers with knowledge of the symbolic use of food and how this might be applied in the 'treatment' /'recovery' of children from past trauma/loss.
b) An 'assessment' tool which focuses thinking on an individual household or child and their use of food.
2. Delivering
a) Piloting the delivery of training and the use of the interactive assessment tool.
b) Facilitating 'in house' peer support groups which would discuss the findings from the assessment tool and whose members would, together, think of ways that food could be used or food practices changed to improve the level/type of care being delivered.
3. Evaluating
a) Monitoring the use of the training package, assessment tool and the ongoing peer support groups.
b) Attending and reflecting on 'new worker' training as delivered by members of the peer support group.
4. Rolling out
a) National Launch event of materials.
b) IRISS offering the training package, assessment tool and peer support model on their database.
c) Supporting CELCIS to embed the training, assessment tool and peer model into more generic training for residential and foster carers in Scotland and to devise (along with University of Stirling) a CPD short course for the wider UK.
d) Sending output briefing to FaCS database.

Potential impact
This project will have a range of economic and societal impacts. It will impact directly on the effectiveness of public services in terms of enhancing carers' skills and knowledge as well as equipping them with a tool for practice, thus enhancing work performance and service delivery. On a broader level, the training and assessment tools will feed into local policy on food in looked after care, moving it beyond nutrition to consider the wider social and emotional impacts of food and the practices that surround it. As the FaCS project from which this follow on application began to illustrate, helping staff look critically at their practice around food can alter and shape organisational culture and the lived experience of the children being looked after.

As mentioned by our Partner Agencies, involvement in the project will equip non academic colleagues with experience of applying research data to practice and allow a creative network of academics and practitioners to be established. This multi-disciplinary approach has impact on the academic representatives (from social work and sociology) sharing knowledge and expertise as well as providing opportunities to devise innovative approaches/tools.

In the first instance the project will work with staff and foster carers within the partner agencies (one local authority, one voluntary organisation and one private foster agency). By supporting these adults to look at the symbolic aspects of food and to reflect on how related practices are delivered and received, the everyday experiences of children will be enhanced. The project aims to extend the debate on food beyond nutrition to think about how food can illuminate how a child may be feeling, what they may be bringing to the care setting and how they might best be supported. Thus this model encourages consideration of how they have understood the child and how practice around food is being managed. Foster carers and residential staff will benefit from gaining knowledge of symbolic communication at a broad level as well as greater insight into the needs of the chidlren that they are looking after. By receiving training, using the assessment tool and being involved in peer support they will develop knowledge and skills which can be both built up as well as shared with others. Equipping them with this should increase confidence as well as potentially free up some of their concerns around expressing and exploring care and help them better understand some of the behaviours that they are having to live with day to day. By engaging from the start with frontline staff in the devising of materials we aim not only to 'train' (increase function) but to help people learn (increase staff/carers adaptive capacity). Hence, this project will enhance and augment reflexive practice.

Managers/foster support workers will benefit from having a tool they can use with staff/carers to look at children's behaviours and how adults are responding. The tool will encourage staff/carers to reflexively consider their own actions and that of the child. This will allow supervisors to monitor how carers are understanding the children that they care for and provide a vehicle to tackle/explore issues of care and control as well as values and beliefs. CELCIS will embed the conceptual/ theoretical findings from the previous FaCS study and the practice tools from this proposed piece of work into national training. It is expected that the triangular model of delivery which is being proposed could be used for other training/practice purposes within public sector organisations.

The training package, assessment tool and peer support model will be delivered initially by partner organisations to their own staff. These will then be rolled out nationally through the uploading of the materials on the project website.The impact of this learning on the wider social service sector will be maximised through the involvement of IRISS and accessing their extensive network.